Network of Excellence for Epizootic Disease Diagnosis and Control (EPIZONE)

Technical abstract
This project creates a Network of Excellence for Epizootic Disease Diagnosis and Control (EPIZONE). Epizootic diseases in agriculture and aquaculture animals constitute major risks for food production and in some cases risks for public health. Such diseases spread very fast through animals, vectors or animal products. Outbreaks in Europe of foot-and-mouth disease in the UK, avian influenza in Italy and Netherlands as well as the current influenza crisis worldwide have shown enormous social and economic impact, and need to be addressed across the whiole production chain and also at an international level. The objective of epizone is to improve research on preparedness, prevention, detection, and control of epizootics by improvement of excellence through collaboration.